How does macroscopic disorder come from microscopic order?

Professor D'Amico's project focusses on introducing a DFT approach to quantum thermodynamics enabling an investigation into the many-body work function. Quantum mechanics is based on the Schrodinger equation, which predicts reversibility, however thermodynamics of macroscopic systems states fundamentally that entropy always tends to increase. The question to be investigated is how does macroscopic disorder come from microscopic order? To begin to solve this, the work distribution function needs to be determined, however it has not been solved for multiple spin systems. The DFT approach allows for investigations of multiple spin to take place by giving a more accessible quantity to model and experimentally test, the density. Therefore using the DFT approach to quantum thermodynamics will provide a simpler experimental protocol when investigating many body interacting systems which should be more scalable than current methods. The project will also introduce the use of metric spaces as a tool for practical analysis of experimental results. Having already worked with DFT and metric spaces in my MPhys project, I can really appreciate the usefulness of DFT, making complex calculations more manageable, and the new perspectives and information the metrics can give on data.